Babes on Waves: AI powered business platform for Minority Founders

We have a new vision to connect underrepresented entrepreneurs in the creative industries (Black, Asian, minority ethnic, female and non-binary people) to the best networks for meaningful business opportunities.
Network is everything. With Innovate UK, we are first redeveloping our existing platform to connect users with the best possible career opportunities, powered by AI. Our platform will 1) Enable users to connect with the most helpful industry contacts to further their career, 2) Expand our talent database into a bookable one-stop recruitment directory.